OASIS - Over horizon Awareness of Seafloor Imaging Surveys

The increasing need to sustainably monitor and exploit the seabed has made it crucial for policymakers and operators to have higher resolution and more timely field-scale measurements of these complex and stressed environments. This rising demand needs to be met with advanced technology and monitoring techniques to ensure the long-term sustainability of marine resources. The current way of inspecting seabed using a single remotely operated vehicle tethered to an expensive support ship with a large crew is not scalable enough to meet the increasing demands for offshore wind and marine protected area monitoring. The OASIS project aims to enhance underwater exploration by utilising ultra-endurance Autonomous Underwater Vehicles (AUVs) and Uncrewed Surface Vehicles (USVs) equipped with advanced subsea imaging technology and operating them over the horizon. This will result in a significant reduction in both Capital Expenditure (CapEx) and Operational Expenditure (OpEx) costs, as there will be no need for a ship. Additionally, this technology will help reduce the CO2 footprint as no fossil fuels will be burned, and it will eliminate the need for humans to undertake dangerous seagoing operations. This will create new higher-skilled shore-based roles such as piloting and data analytics.

This proposal leverages existing ocean technology expertise and high TRL technologies from the UK and Canada, providing a new concept of operations for marine autonomy, enhancing sales of component technologies and delivering new services. There are four technologies that are worth highlighting. These include the National Oceanography Centre's Autosub Long Range (ALR) AUV which has demonstrated its ability to travel long distances and undertake repeated shore launch missions in both the North Sea and Southwestern Approaches. It has been used for physical oceanography and seabed habitat mapping. The second technology is the AutoNaut USV, which is the leading environmentally powered robotic surface vehicle in Europe. The third technology is the Voyis 3D camera and laser system, which was recently used to map the Titanic wreck in 3D successfully. Finally, the University of Southampton's Ocean Perception Laboratory is providing underwater image processing and machine learning expertise.

We aim to create an integrated seabed survey system by combining the technologies already mentioned. This system will enable us to capture high-resolution images and micro-bathymetry measurements at low altitudes. This will help in conducting detailed assessments of habitats and understanding the state of subsea infrastructure.